Net Zero Terraced Street

Decarbonising urban areas is a complex problem, especially considering the electrification of heat and transport and its impact on the electricity network. The current strategy is around macro (heat networks centred around large loads and peripheral areas) and micro (individual homes) solutions e.g. air source heat pumps (ASHPs).

Many communities, especially terraced streets, will not be appropriate for either solution. ASHPs are not feasible due to space constraints, noise implications, efficiency losses, maintenance issues and risk of damage in a confined area such as a small back yard. Macro solutions including 4th generation heat networks proves challenging due to space constraints in locating energy centres and the scale of delivery needed to be commercially viable. Off street parking is not an option for many and affordability of cars is lower than average, yet public transport constraints exacerbate the issues of mobility.

This innovative solution overcomes multiple barriers to the rapid deployment of low carbon, affordable heat at community scale. It will produce a replicable delivery model for decarbonisation of terraced housing that can be scaled and is appropriate for those that might otherwise be left behind.

The solution identified is a Smart Local Energy System (SLES) which will comprise ambient loop ground source heat pumps (GSHPs), community EV car clubs, community provided storage and solar PV and local peer-to-peer Power Purchase Agreements (PPAs) controlled by optimisation software. The benefits case of the system can simply be summarised that it would reduce bills and peak network capacity by up to 70% compared to the counterfactual of direct electric heating in individual homes. This system relies however on novel arrangements between a variety of stakeholders including the local authority, community energy organisations, resident groups, supply chain, energy suppliers, aggregators and the local distribution network operator.

It's value objectives include:

\*Overcoming barriers to entry for consumers who could not otherwise afford to decarbonise

\*Protecting consumers from fuel poverty through reduced bills

\*Accelerating decarbonisation through enabling participation and uptake

\*Being a replicable model that is scalable and deployable GB-wide

This feasibility sets out to create solutions to the non-technical barriers to deployment including:

\*Commercial and investable business model bringing multiple parties and ownership models together

\*Engagement and buy in from multiple parties including consumers

\*Governance including public procurement mechanisms and fair distribution of benefits

\*Policy and regulatory barriers

\*Supply chain barriers including multiple skill types and technology solutions being offered in a cohesive manner